University of Exeter and City Science Corporation Limited

To enable the rapid development of novel optimisation tools for transport and energy networks, by developing and embedding optimisation tools and capabilities.